Technocratic urban governance and the exacerbating climate change-induced livelihood precarities in Indian cities.

This project centrally addresses the concerns of the Cities, Environment
and Liveability Pathway, linking questions of livelihood precarity under
climate change to a critical examination of current practices of urban
governance. Its deliberate decision to focus on marginalised workers in
'2nd tier' cities will allow it to fulfil a much needed research gap in research
within the well-recognised global challenge of climate change adaptation.
Much of global urban growth over the coming decades will be of poorer
people in non-metropolitan cities (an estimated additional 200+ million in
India alone by mid-century): taking these people's experiences of livelihood
precarity as its core, and examining the effects of current climate change
adaptation on them therefore promises insights that will be of interests to
all parts of the Pathway.